'Doing diagnosis differently': An exploration of vitality and technology in mental health

How do new methods of detecting neurodegenerative disease map the 'person-in-time'? How do people
come to participate in techno-scientific projects that seek to track cognitive decline earlier and more
intensively than ever before (Leibing 2014; Boenink, Van Lente, and Moors 2016; Swallow 2019)? What
ethical and epistemic challenges do these new measurement and diagnostic practices bring? In
this fellowship, I will draw on empirical, methodological, and conceptual insights from my PhD and postdoc
to develop a research programme to tackle these pressing questions.

In my PhD, I argued that working against mainstream classifications of need created possibilities but
came at a cost. To produce eligibility and access to clinical care for underserved groups, voluntary care
providers articulated mental health needs in alternative, non-diagnostic ways. This required laborious
negotiations across funders, internal values and interests, and wider matters of concern. It also produced
new tensions between 'knowledge of' mental ill health and the indeterminate 'lived experience' of
service users. In my post-doc, I am beginning to see how similar tensions might manifest in the context
of neurodegenerative disease. Where prevention and treatment trials demand the early detection of
Alzheimer's disease, there is a need to investigate the effects of using innovative technologies to detect
signs of the disease before it is diagnosed clinically (Milne et al. 2018) and the implications for inclusion
in trials (Epstein 2008). How do recruitment and measurement practices shape, become shaped by, or
conflict with the lives and subjectivities of research participants? Whose interests do they serve? This
fellowship will enable me to 'follow' such empirical inquiries to a new field site and develop them into a
bigger programme of work, aligned to the UK Industrial Strategy on our ageing society and AI & data.

As well as this empirical link between my PhD and emerging research, there are theoretical and
methodological threads running between them. In both, I adopt a 'vitalist' framework - currently
receiving much attention within medical anthropology/sociology - that theorises the dynamic relations
between mental (ill) health, environment, biology, and society (Canguilhem 1952/2001; Wahlberg 2018;
Lupton 2019). To put this theory to work empirically, I have developed a methodological approach
employing visual and other 'live' methods (inspired by Goldsmiths scholars (Wakeford & Lury 2012)).
Under the mentorship of Monica Greco, an expert in vitalist thinking, I will publish and build on my PhD to
generate 'live' ways to engage with spaces and temporalities within the mental health systems of a
'hyper-cognitive' society (Post 2000). This will establish a methodological and theoretical toolbox to
explore themes of diagnosis, technology, and vitality in the field of Alzheimer's disease. A major output
will be grant proposals that attend to the relations between lived time and the biology of disease
trajectories when it comes to detecting neurodegenerative disease.

The outputs combine academic publications from my PhD and post-doc work, user and public
engagement, and scoping for grant development. Scoping work will be in the MRC Dementias Platform
UK's "Deep and Frequent Phenotyping" (DFP) project: a perfect example of a research programme
focussed on assessment and detection (but not clinical diagnosis) of a psychiatric condition. With the
support of the DFP principle investigator, and my third mentor (an ethical advisor to the study) I will
immediately be ready to engage scientists, researchers, participants and wider communities that have
stakes in this research. Impact and engagement activities will be closely linked to the scoping work and
academic outputs. I will run both public and user engagement workshops to set priorities and creatively
explore the way new technologies measure cognitive decline.